Creative Communities

The proposal set out below for a 2 + 1 model investment in a programme of activities which collectively contribute to the AHRC Creative Communities delivery programme.

The AHRC Creative Communities programme will develop the potential for arts and humanities in fostering and enabling creative communities. Its mission is to capture the inspiring explosion of collaboration and connectivity that can unlock the full potential of our great arts and culture to create a stronger, fairer economy and society across the regions and nations of the UK.

Building on our Boundless Creativity project with DCMS , this new programme will lead significant outward facing research and engagement work to unite the AHRC quartiles of vision in new discovery research to generate impactful public policy recommendations and to inform future funding and organisational strategy.

Any longer-term and larger scale interventions within and/or beyond the timeline of the proposal will be subject to ongoing spending developments; however, 2 + 1 programme of activities is phased and is designed to realise benefits whether additional resources are available to pursue extended ambitions.